Crown Hockey Product Testing

Crown Hockey would like to engage in the investigative mechanical testing of our prototypes in order to analyse and act on the reported design assessment and publish impartial product performance comparisons between our product versus its competitors.